A Mixed Methods Study into the efficacy of music therapy (MT) in strengthening the relationships of UK adoptive families.

A Mixed Methods Study into the efficacy of music therapy (MT) in strengthening the relationships of UK adoptive families.